Coated Zirconium Alloy Fuel Rod Cladding for Accident Tolerance

Following the 2011 Great East Japan Earthquake, resulting tsunami, and subsequent damage to the Fukushima Daiichi nuclear power plant complex, enhancing the accident tolerance of PWRs became a topic of serious discussion.
The safety of the nuclear power reactors has always been a top priority for operators and continual improvement of technology, including advanced materials and nuclear fuels, remains central to the industry's success. Decades of research combined with continual operation have produced steady advancements in technology and have yielded an extensive base of data, experience, and knowledge on pressure water reactor (PWR) fuel performance under both normal and accident conditions.
Modern light water reactors (LWRs) are based on mature technology and have an excellent safety and operational record. Since the current UO2 - zirconium alloy fuel system meets all performance and safety requirements the goal of accident tolerant fuel (ATF) development is to identify alternative fuel system technologies to further enhance the safety. A leading solution proposed for ATF is the addition of a chromium coating to existing zirconium alloy cladding, further enhancing performance while building on existing knowledge. The aim of this project is to gain a better understanding of the comparative benefits of different methods of producing Cr coatings on Zr alloy cladding, in terms of the mechanical performance of this ATF cladding particularly at elevated temperatures.
The project is jointly supported by Westinghouse (fuel vendor) and EDF (operator), based primarily in Manchester but will include the opportunity to perform experiments at EDF's experimental facility in Les Renardières, France. It is also part of MIDAS program, enabling interaction with a wide range of researchers working on related projects.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.